Nairobi’s Literary Networks 1963-1978: Locating Publishing Histories

Through collaboration with Nairobi-based literary organisations Saseni! and Book Bunk, and University of Nairobi, this project will produce a new account of and approach to Nairobi’s literary and publishing histories from 1963 to 1978. The research will locate and analyse the exchanges which forged, connected and sustained new arts spaces and literary initiatives – from the physical spaces of Chemchemi, Paa Ya Paa and Jonathan Kariara’s house to the textual spaces of the Modern African Library and magazines Joe, Zuka and Ghala – which established Nairobi as a creative and intellectual centre across this period. While scholars (Adima, Gikandi, Nyairo, Ogude, Ouma, Wanjiru, Wanjala) have highlighted the significance of these spaces and publications to literary culture in East Africa, this is the first sustained study to connect and draw attention to their role in shaping the production of African fiction in English over this period and beyond. Through an emphasis on working from Nairobi ‘as a locus of enunciation’ (Ndlovu-Gatsheni), this research aims to disrupt the dominance of literary texts published from the global North in the teaching and study of African novels and short stories from the 1960s/70s. The project is also designed to enhance the work of Saseni! and Book Bunk by rooting their engagement with writers, readers and library users more strongly within histories of literary and cultural exchange in Nairobi and East Africa.
The objectives of this research are threefold:

Through a series of public events and oral history interviews, alongside research in public and personal archives, the project will work to document key literary events, publications and exchanges that established Nairobi as a creative and intellectual centre across the 60s/70s. Working collaboratively with Saseni! and Book Bunk, we will design and produce innovative digital resources utilising this research (including podcasts, interview footage, correspondence, newsletters, photographs, event flyers, covers and contents lists). These resources will be promoted to researchers and to Book Bunk’s key demographic of library users aged 16-35, as well as becoming a foundational reference point for Saseni!’s creative writing workshops.
Through work with Godwin Siundu to co-organise a 2-day conference and writing workshop at University of Nairobi, the project will enable wider scholarly dialogue, alongside training in publishing studies methodologies, supporting the work of analysing and tracing connections between African writing and literary initiatives established in East Africa between 1963-78. This will lead to the development of special issues of Eastern African Literary and Cultural Studies and Research in African Literatures co-edited with Saseni!’s Director Billy Kahora and Siundu.
Through work on the PI’s second single-authored monograph and with a Nairobi-based contemporary artist, the project will innovate through spatially and textually locating the Nairobi-based exchanges – both personal and institutional – which produced African literary fiction in the 60s/70s. Building on the PI’s previous research on contemporary pan-African publishing networks, the project will develop a critical model of literary and publishing networks which can expand the modes through which Nairobi’s literary history is valued and complicate narratives of decolonisation and African literature.